Development of integrated ultra high Q ring resonators for quantum technologies (CDT-QTE)

The research proposed in this PhD project will develop ultra high Q ring resonators for frequency referencing and locking of photonic sub systems required in quantum technologies.